Discovering new components and functions of plant oxygen sensing

Hypothesis: The hypothesis underlying this project is that novel genetic components of plant oxygen-sensing exist defining biochemical mechanisms for sensing and survival in response to reduced oxygen.
Four objectives will address this hypothesis, using Arabidopsis thaliana novel genetic components of the known pathway of oxygen-sensing (through oxygen-regulated Ubiquitin-mediated degradation of ERFVII transcription factors), to identify novel substrates of oxygen-sensing, and to transfer this information to crop species.
Objective 1 (0-12 months, Holdsworth, Biosciences): Identifying novel oxygen-sensors: Gene expression data has been used to identify oxygen-requiring enzymes that could potentially act as physiological oxygen-sensors. Mutant lines with disruptions in these genes will be analysed by physiological and molecular biology approaches for changes in tolerance to low oxygen, that will identify novel sensors.
Objective 2 : Defining the biochemistry of the known plant oxygen-sensing system: A major goal of this objective will be to completely reconstitute the plant oxygen-sensing system in vitro using purified components.
Objective 3: Defining the relative contributions of novel and known oxygen-sensing mechanisms to plant hypoxia tolerance. The biochemistry of the oxygen-sensing systems will be investigated using MS approaches to define the effect of oxygen sensors on substrates.
Objective 4:The effect of these lesions on tolerance to waterlogging and flooding will be assessed using physiological approaches
Training associated with this project: The student will obtain comprehensive interdisciplinary training in biological chemistry, plant genetics, molecular biology and bioinformatics.